IV

The basic concept is to provide forced convective heating/cooling by the utilisation of the heat transfer fluid to drive the convection
process. This, it is proposed, will be achieved via a novel fluid turbine to drive the necessary fan. It is required to assess the
performance of the turbine and that is the object of the proposal.